Understanding coral connectivity and its drivers across the Indian Ocean

Porites is considered a Scleractinia coral genus resilient to climate change-induced increases in sea
surface temperature. For this reason research focus often overlooks Porites, despite it being a major reef-
builder, sometimes dominating reef communities post-bleaching1, contributing towards maintaining
positive reef carbonate budgets2. Understanding population connectivity of Porites at local and regional
scales is important in understanding future winners/losers on coral reefs; Something crucial given the
high reliance on reefs that human populations have globally3.
This project aims to examine cross-Indian ocean connectivity of Porites lutea by:
1) Investigating P.lutea genomic population structure across the Indian Ocean (Ile Glorieuses
islands, Mozambique Channel, east to Indonesia, north and east to Bahrain).
2) Mapping hydrodynamic connectivity from the Chagos Archipelago, central Indian Ocean.
3) Understanding drivers of P.lutea population structure by synthesising genomic and hydrodynamic
connectivity patterns.
The above will elucidate genomic connectivity of an important reef-building coral over 8000km, west to
east, and 4000km north to south - the largest geographical range of any coral studied. A novel drifter
array will provide a snap-shot of ocean current patterns around Chagos allowing investigation of how
genomic connectivity, ocean currents and temperature, which drive larval dispersal patterns, are
interlinked.
Methods: Genomic connectivity analysis utilising ultra-conserved elements (UCEs) to isolate 10K+
markers using next generation sequencing. Common population genomics analyses will elucidate
connectivity and migration patterns4. Satellite-tracked GPS drifters with high temporal resolution will be
used to map hydrodynamic connectivity. The resulting velocity and temperature data will be quality-
controlled and analysed to identify primary patterns of possible physical connectivity5. Seascape
genomics, the comparison of genomic and environmental data to investigate drivers of connectivity, will
then be undertaken; such research requires the interdisciplinary science suggested here.
Training in laboratory techniques, sequencing library preparation, coding for big data handling, population
genomic analyses, drifter data quality control, oceanographic modelling, and GIS will be given. There is
opportunity for fieldwork experience. This PhD suits a quantitatively-minded candidate with some
experience in R/ Matlab/Python. Suitable degrees could cover topics such as
genetics/mathematics/physics and/or biology, those with an interest in genomics/oceanography and/or
coral reef ecology